Smartphone-based Interventions in Mental Health: Towards a Clinical Tool for Predicting and Preventing Psychosis

We hypothesize that people with first episode psychosis will show aberrant reactivity to their urban environment, including heightened negative affect in response to adverse features (i.e. overcrowding, traffic, noise, risk of crime, deprivation and social fragmentation) and blunted positive affect in response to protective features (i.e. being outdoors, seeing trees/plants/flowers, seeing the sky, hearing or seeing birds, hearing or seeing water) relative to healthy participants.